AUM - High Frequency Secure Signatures (AUM-HFSS)

Assets Under Management - High Frequency Secure Signatures (AUM-HFSS)
Most payment card fraud occurs in environments where the individual account holder is not physically present i.e. over the internet and telephone - Card Not Present Fraud (CNP Fraud) or is unaware/exposed, where it is extremely yet increasingly difficult to verify the account holder approval to a transaction leading to increased fraudulent activity. Verification of our identities are carried through plastic cards with EMV chips or RFID solutions, traditional user and passwords combinations, biometric interfaces or through simple handheld security tokens. These systems are limited, carry static information which can be copied without knowledge, or have security loopholes, or require specialist equipment at point of identity confirmation. Key logging, false website misrepresentation, mailware or voice impersonation are common methods to used by fraudsters to ascertain and manipulate account holder details. Furthermore current payment data entry requirements appear cumbersome, mundane and do not inspire ease of use/confidence from a design perspective to encourage further engagement. This is particularly true for those visually impaired or hard of hearing, those less adaptive to technology or those individuals with poor memory which is further complicated by the plethora of passwords to remember today, there has to be a simpler solution. How may a consumer or merchant be sure that confidential financial details given over the phone, internet or retail enviironment will not be intercepted? The AUM project aims to eradicate all of this!
AUM – HFSS, a project aiming to develop a radical innovative & disruptive software technology interface MVP prototype for global use. Deployed through cloud computing and modern hand held interfaces, it will assist businesses verify the identity of individuals or clients and even make payments by pressing a single button! The AUM proposal will generate ‘real time dynamically generated digital wave acoustic signatures’ which can be passed through mobile, voip and traditional communication architectures without use of traditional data transfer packets. This combined with 2 or 3 factor authentication compliant with Global PCI Data standards and improved military grade cryptology makes the proposition unique.
In the digital world today, data is important as there is a need and global opportunity to prevent fraud by changing the way we carry our identity. Alternate systems require specialist equipment, have security limitations or are static data carriers, and have limited use in comparison to AUM-HFSS proposal, which may be operated through any mobile phone (even those without internet enabled data packages) to further inspire confidence, increased secure transactions and ease of use within mCommerce environments.